South West London ICB

Obesity is a growing health challenge in South West London, increasing the risk of serious conditions like Type 2 diabetes, heart disease and cancer. Some communities face barriers to support due to income, ethnicity, and location. Health care professionals, people with excess weight, public health teams, and voluntary community and social enterprises have already been working together to review services and see how they can be improved.

They have found while weight management services exist across all boroughs, many people struggle with a complicated system, unclear referral routes, and limited awareness. People living with obesity also face stigma. A rise in demand has increased the urgency to simplify access and improve care.

South West London aims to address obesity by helping people live healthier lives, reducing hospital visits, and easing pressure on the NHS. This Integrated Community Obesity Service (ICOS) will adopt a pharmacy-first approach to tackle this issue.

We know community pharmacies are trusted, accessible healthcare hubs where pharmacists can identify early risks, provide advice, and support. By strengthening their role in weight management, they can ensure more consistent, person-centred care.

Digital tools will support this approach by helping those living with excess weight manage their weight loss, book appointments, and share health data with professionals. These solutions will improve efficiency, accessibility, and personalisation, ensuring that people receive the right support at the right time.